Modelling and design of a flexible spaceborne antennas

This project will aim to model and design an efficient and reconfigurable spaceborne antennas for the satellite on the move. The antenna would be able to provide high gain, in the mean time with the ability to automatically track the satellite. Many tracking mechanisms are going to be investigated, including reconfigurable materials, and other electronics means. The antenna will be modelled and designed using some in-house electromagnetic tools and commercial eletromagnetic software packages. The selected design will be manufactured and tested in the lab condition.